Response

Technical abstract
Genetic dissection of plant-microbe/pest interactions has led to the discovery of many key players in plant signal transduction. The challenge now is to link these components together, providing the detailed understanding of signal transduction mechanisms. A newly emergent area that we will focus on in the next 5 years is the cell-to-cell communication that allows the coordination of plant responses to pathogens, pests and symbionts. The technologies and understandings that we and others have developed over the last 5 years allow us to discriminate between the signal transduction mechanisms happening in different regions of the cell, in different cell types and at local versus systemic sites. Mathematical modelling will be incorporated with experimentation to explore these mechanisms of local and systemic signal propagation. There are several parallels between PAMP and symbiotic signaling and the work in this theme will allow us to compare and contrast these processes and to explore the mechanisms for differential activation of downstream responses.

PAMP-triggered immunity is associated with the production of a ROS burst, a calcium flux across the plasma membrane and the activation of a cytoplasmic kinase cascade. In contrast, symbiosis signaling involves oscillations of calcium in and around the nucleus that act as the primary mechanism of signal transduction. It is clear that ROS and calcium play important roles in intracellular signaling, but they also function in intercellular signaling. Differentiating between these local versus systemic responses is possible with better tools for measuring calcium and ROS changes.